PhD studentship: Role of PI3K in autoimmunity and infection

Technical abstract
Autoimmune diseases such as Rheumatoid arthritis, systemic lupus erythematosus and multiple sclerosis can be caused by the immune system which instead of fighting pathogens, turns on different organs in the body. The aim of this project is to determine if inhibition of an enzyme called PI3K p110delta can be used to alleviate autoimmunity. At the same time, we will determine if inhibition of p110delta increases risk of infection with common bacteria. These studies will help determine whether p110delta is a good drug target.